Strengthening democratic governance for climate transitions

The overall goal of the RETOOL project is to advance our understanding of how to address the twin challenges of responding to the climate imperative while strengthening and reinvigorating democratic governance. The project has four overarching objectives: (i) To deepen our understanding of the relationship between democratic governance and the climate imperative by developing a novel analytical framework and creating new empirical underpinnings, including important new open-access datasets; (ii) To understand how a variety of democratic institutions across Europe are responding to the climate challenge, including learning lessons from history and studying new and innovative democratic practices; (iii) To contribute to reinvigorating democratic governance in Europe by developing and synthesising new knowledge and insights on climate democracy, and presenting them in a range of high-impact formats; and (iv) To serve as a bridge between academic research on climate democracy innovations and policymakers and practitioners, as well as civil society and the wider public. RETOOL bringstogether an international and interdisciplinary consortium, with partnersfrom Western Europe (Ireland, UK, Belgium, Austria), Northern Europe (Finland), Eastern Europe (Estonia), and Southern Europe (Italy, Greece), combining expertise in political science, political sociology, deliberative democracy, environmental law, European studies, and public administration. The consortium includes a democracy practitioner foundation (DDF), and all partners are closely associated with practitioner and civil society networks and involved in hands-on activities. RETOOL will be undertaken by a mature,settled consortium that hassignificant experience of working together, with six of our nine partners core members of the EU-funded Jean Monnet Network GreenDeal-NET.